Felcana Logo

We are applying for an Innovation Voucher codevelop our creative brand image. We will do this through the use of an expert Creative Agency who has specific capabilities in our area of product development.